Generative AI ChatBots for Data Driven Productivity and Efficiency in Agri-Food

The inception of industry 4.0 and smart, autonomous and data driven processes will bring significant opportunity for the agri-food sector to leverage value-based decisions with regards to productivity, waste, risk and efficiency. AI and ML capabilities form part of the greater autonomy that industry 4.0 affords manufacturing sectors, providing the necessary knowledge (from data) to enable humans to make business efficient decisions for them and the wider supply chain. AI has the potential to bring positive social impacts. A Fronter AI report suggested that agriculture was least exposed to labour market disruption because of AI, suggesting that AI will positively enhance the work lives of people in agri-food. Identified as a high potential growth sector, there are endless opportunities for AI application within agri-food; from helping drive prevision agriculture to predict disease outbreaks, weather and yield, livestock monitoring and anomaly detection and supply chain optimisation through predictive algorithms for managing waste, inventory and demand and detection of food safety outbreaks.

This project proposes working with 2 large, digitally mature organisations involved in the manufacture and retailing of food in the UK, to develop bespoke generative AI chatbots, housed within the existing Foods Connected (FC) demonstration platform. Housing within a demonstration platform and using representative data will highlight use cases of AI in a safe and secure environment, paving the way and de-risking future AI projects with live data. Both these businesses have used the platform for a number of years to collect various data points, e.g. audits, supplier management, technical due diligence and quality/safety checks in their supply chain, and have a wealth of data of which dummy data can be modelled off. Generative AI chatbots can analyse large amounts of data significantly faster and more precisely than humans, improving data driven decisions and automate administrative tasks and reducing resource waste.

From a range of inputs, chatbots using pattern recognition can make predictions that inform users that make key business decisions. Combined with representative data, external sources including food authenticity-based ML models for origin discrimination and alerts or horizon scanning services, could all act as inputs to the chatbot. Users could ask the chatbot, 'How many deliveries of soya in the last month have been sourced from Brazil?'. Outputs or responses could help users determine sourcing strategy risk both from an economical and ethical (social) perspective and adjust practices accordingly in a significantly more efficient way than done so currently.